MEMS gravity sensors

Silicon Microgravity Ltd. is a spin-out from Cambridge University. The company has developed a high-performance microelectromechanical systems (MEMS) accelerometer with a projected resolution of 1 billionth the Earth's gravitational field. The company is currently developing a borehole gravity tool for oil and gas applications.
This project seeks to establish relationships with overseas partners providing services and expertise in test facilities and modelling; as well as explore applications for the technology in other areas.